Cost Effective Dual Laser System for Nonlinear CARS Microscopy

Biomedical research is a large high value market and fluorescence microscopy are some of the most common and powerful tools used. Fluorescence imaging techniques require the region to be studied to be labelled with a dye, this often disrupts cell function and any typically releases toxins. In contrast Coherent anti-Stokes Raman Scattering (CARS) microscopy enables the researcher to harness the high 3D resolution capability of nonlinear microscopy while avoiding the photo-toxicity issue. In addition it can provide molecule specific information. CARS has found diverse applications in biology, and it is employed in DNA analysis and cancer detection. The primary aim of the study is to look at the feasibility of using two pulsed SDL lasers operating at dissimilar wavelengths for use in a CARS microscope.